Universal Accessible Toilet Module (UAT) - Birley Sub2

Birley Manufacturing Limited is one of the UK's leading manufacturers for interior
environments and rail carriage equipment. The business was founded in 1875 by the Barlow
family and it is owned by Michael Barlow [4th generation]. Based in Sheffield, we
manufacture a range of products in wood, metal and other materials and we also specialise in
bespoke and roll out programmes for blue chip clients. Our team comprises almost 90 people
ranging from skilled bench joiners and metal working specialists through to designers,
engineers, planners and project managers.
Due to our involvement in the rail industry, we have become aware that changes in
legislation, both in the UK and Europe, means the industry has to provide ‘Persons with
Reduced Mobility’ compliant Toilet Modules in all rail carriages by 2020. Such modules will
need to be retrospectively installed in current rolling stock as well as built into new rolling
stock. Initial research leads us to believe that around 2,000 Toilet Modules will be required
over the next 6 years for retrofit but the module can also be used in all future new builds. The
market size for the provision of toilets and installation of such is considerable with the
ongoing potential of manufacturing modules for carriage builders, both in the UK and Europe.
Having established considerable market presence and developed long term relationships, we
believe we can succeed with this development project and based on the fact that there is
limited competition, we are confident that if funding is made available to design and develop
a “Birley Module” we would certainly achieve a major market share. This development
would also consolidate our position in the market, enable us to develop more products for the
industry and enhance our ability to enter export markets. The project will safeguard the future
of the company and will support the UK economy at all levels, providing additional valuable
employment and revenue.